Deep Learning for Engineering Inspection

This project will create the **Deep Learning for Engineering Inspection** (**DL4EI)** application, simplifying inspections and creation of HGV 3D digital twins at vehicle and fleet levels to transform the ability to extract critical insight from the data.

**DL4EI** will:

* enable mobile device users to easily gather accurate Inspection data and apply deep learning to create accurate digital twins of each vehicle.
* convert data into insights, enabling optimised vehicle maintenance programs to be developed, saving up to 20% on the unscheduled repair program for a haulier.
* enable organisations to anticipate and avoid the impact of degradation thus reducing operational disruption through improved inspection planning and scheduling repair within existing service schedules.